Imperial College London and Rivertrace Limited

To bring an ultrasonic monitoring tool to market which will enable the monitoring of the quality of ship fuel oil and the optimization of filtration processes. The overall outcome will be a tool to make marine propulsion systems more energy efficient and environmentally friendly.